Custom tool holder

Design and manufacture a specialist custom carrier to assist emergency services and specialist security services to bring some of the specialist tools they need to the area they need to work in. We have identified that these users have a diverse variety of needs in order to store it and carry them to the work site. These are quite specialized needs, and are only relatively low volume in terms of sales. We have identified that this is a opportunity for us to design, manufacture and supply these 'carriers'. We currently only supply services so this is a new business direction for us to aim to meet this need that we have identified and will diversify our business and help us grow.